Developing Next Generation Direct Fuel Cell Systems using Liquid Fuels for Building and Automotive Applications.

This multidisciplinary project aims to develop a new generation of high performance, low cost, user friendly, low and intermediate temperatures direct fuel cells, utilizing alternative high energy density liquid fuels including biofuels such as ethanol, glycerol and butanol. Cutting edge highly active, cost effective core-shell nanocatalysts will be employed in the single fuel cell in-situ screening; then the selected catalysts will be scaled up and applied to the sophisticated cell stacks development, which requires novel multi-scale engineering innovation. The short cell stacks will be developed and tested under various conditions relevant to target applications, with respect to the combined heat and power for building and transportation sectors.